Cell fate regulation during gastrulation in humans and pigs

Technical abstract
The mechanisms of gastrulation in non-rodent mammals are very poorly understood because traditionally, findings in mice were considered representative of all mammals. Recent studies have shown that pre-implantation mouse embryos have distinct developmental programs from those of humans, non-human primates and pigs. Less is known about gastrulation differences; however recent evidence from our laboratory shows that the molecular program of germ cell development in humans and pigs is shared, and is different from that in mice. We hypothesize that the mechanisms of human and pig gastrulation are largely conserved, and that the pig is an alternative model system relevant to human gastrulation. We will extend the observations made in the pig germline to other somatic cell lineages and use pig/human embryonic chimeras to assess human stem cell differentiation potential in vivo.

Objectives of the proposal:

Objective 1: We will delineate the segregation of somatic lineages (ecto-, meso-, and endoderm) in the pig embryo using scRNA seq. of pig embryos from different peri-gastrulation stages. We will identify key genes involved in lineage decisions during gastrulation and use bioinformatic analysis to reconstruct the progressive decisions made during gastrulation. These findings will be compared to the developmental gene signatures of primate and mouse embryos available in public databases.

Objective 2: We will perform functional evaluation of the roles of identified key transcription factors during gastrulation. The functions of key transcription factors identified by scRNA-Seq will be validated using gene editing of pig zygotes, followed by embryo transfer and retrieval of embryos at the onset of gastrulation.

Objective 3: We will determine human PSC and endoderm progenitors differentiation capacity in pig chimeras. We will use interspecific chimeras to test the differentiation capacity of hPSC and endoderm progenitors in pig embryos in vivo.

Potential impact
Below is a list of the major stakeholders benefiting from this research:

Biomedical Research (Stakeholders: Academic and Industrial R&D): Developing improved methodologies for the generation of specific cell types from human embryonic stem cells will greatly improve the translational applications of these technologies in human regenerative medicine. Great demand exists for improving such technologies in the face of the potential solutions they may offer for treating degenerating diseases of ageing populations. Current limitations of these technologies are the low proportion of adult mature cell types produced in vitro. Our research will generate new understanding of how cells differentiate in vivo which will inform more robust differentiation approaches for obtaining desired functional cell types suitable for transplantation, for toxicological screening and disease modelling.

Human lifelong health and wellbeing (stakeholders: individuals/society): The increasing demand for organs in the UK (rising at 4% a year) indicates that there is critical need for alternative sources of organs for transplantation. Using genetic modification, pigs could be engineered to carry humanized organs, which may be suitable sources of organs for xenotransplantation. Pigs and human share many physiological and anatomical features. Pig hearts and kidneys have a similar size to a human equivalents. Pig corneas and pancreas can be made human compatible by genetic engineering. In addition, the technology developed here will also enable the generation of whole human organs in pigs, by using a combination of gene ablation plus embryo complementation with human cells to generate pig/human interspecies chimeras. These new technologies will bring the possibility of generating safe organs for transplantation to humans a step closer.

Ethics/policy making (Stakeholders: government/society): The new knowledge generated in this research will underpin a pathway to the development on novel medical approaches, which will have transformative impact in regenerative medicine and cell therapy. The possibility of generating human organs in interspecies chimeras raises ethical concerns. Therefore a thorough benefit/risk analysis needs to be carried out to determine the value of these new technologies. The societal benefits of developing alternative sources of organs need to outweigh the ethical concerns raised to have the desired impact in solving pressing medical problems, such as the lack of sufficient organs for transplantation and our increased needs for replacement organs to increase life expectancy. Policy makers and government agencies will benefit from these new findings and will use them to inform their decisions on the regulation of these new technological developments.